Queen's University Belfast and F P McCann Limited

To provide a solution to principal areas of proprietary SUDs (Sustainable Urban Drainage Systems) technology which will help end users to comply with EU Urban Waste Water Treatment Directive on water management and SUDs.